VR Game Maker

Virtual reality provides a natural interface for working with 3D content, as it mimics our interactions with the real world that we have grown up in. This transference of real world skills to virtual reality makes it easy for creators to get started making things without any prior experience.

We are Moviestorm, and we have developed FirstStage, a VR collaborative content authoring tool. VR Game Maker builds on FirstStage adding game construction kits that target specific genres and themes of games to let anyone make a game or interactive experience in virtual reality, using natural tools in a sandbox environment without needing any artistic, technical or coding skills. This project will develop and release the first such kit, Crazy Balls Construction Kit.

User created gaming experiences such as a crazy golf course, race track or escape room can be shared with their friends or enjoyed by the community. Creators will also be able to sell their games on a marketplace which we will own and manage. Creations can be played on tablets and PCs as well as in VR.